University of Sunderland and Training and Development Resource Limited KTP 23_24 R1

To develop a bespoke, innovative, immersive learning platform for a joined up STEM educational experience for Primary school to college learners.